University of Bath and T J Crump Oakwrights Limited

To design a new generation of insulated panels, with breathability and other properties and can be used structurally to reduce oak frame usage in unwanted areas adapting the completed product to new fashion and trends that demand oak only in the main living spaces and principal bedrooms.